MOM Incubators Ltd

"The World Health Organisation estimates that 1 Million children die due to being born prematurely every year. 75% of these deaths could be solved with simple treatment of which incubation makes up a large part. Incubators have been available for nearly 100 years so why after all this time is there still a huge problem with incubator shortages throughout the developing world?

MOM was designed to solve this problem. MOM is an electronically controlled, inexpensive, inflatable incubator designed to decrease the premature death rate throughout the developing world.

InnovateUK could help me comply to European standards so I can take MOM from a proven concept to actually helping the people that need them the most."